Trade, Traders, and Institutions in Late Medieval Venice (1291-1421)

1. Research aims
The topic of my work is Venetian commercial networks in the light of Mediterranean history
and cross-cultural contacts, proposing a new approach to the economic history of Venice.
My research will analyse the intricate connections of Venetian trade across the Mediterranean.
Using post mortem dossiers of 14th century traders will permit the merchants biographies to be
studied in depth. Firstly, it will seek to show that Venetian trade was not centered solely in the
Eastern Mediterranean. Secondly, it will challenge the historiography which asserts that a
supremacy of state-convoys over private trade and cabotage. Thirdly, the analysis of post mortem
dossiers will allow for an holistic analysis of merchant networks and of their biographies,
reconstructing whether commerce constituted the only investment of those usually mediumsized
merchants or if other forms of investment did play a role
2. Historiography
As for a brief summary of the relevant literature, three different fields will be taken into
consideration, namely transnational history, Venetian commercial history, and network theories
regarding medieval trade.
Firstly, as for transnational history, it is an irreplaceable tool in a double way. Mediterranean
history, and more specifically the notion of "connectivity", proposed by Horden and Purcell,
will be fundamental to this inquiry. Secondly, global history will be equally important, and
particularly the notion of global micro-history and of global biographies.
Turning to Venetian commercial history, it must be underlined that Venetian commerce has
traditionally been examined in the light of long distance trade, but three leading scholars (Lane,
Luzzatto, and Faugeron) have already highlighted how crucial short and medium distance trade
was. Secondly, the definition of Venetian possessions as colonies, has recently being challenged
by Ortalli and Orlando, defining the Venetian polity as a "commonwealth". Thirdly, the
analysis of medieval trade in terms of cross - cultural interactions and trade networks will be
important to this inquiry.
3. Sources
The main source of my research, along with the deliberations of the Senate and of the Maggior
Consiglio, trade agreements and commercial sources preserved in the Commemoriali and in
miscellanies, will be the documents preserved in the Procuratori di San Marco, a magistrature
charged with the task of administering post mortem bequests and which preserved many
documents which would have been normally destroyed, such as commercial letters, cargo lists,
and books of account.
4. Method
As for the methodology, 10 significant case studies will be taken into account and the name of
each testator will be used to reconstruct the network of each merchant.
The choice of 10 different merchants operating in 10 different trading places of the
Mediterranean, will allow a comprensive study of Venetian medieval trade. For each dossier all
commercial documentation will be analysed and afterward a comprehensive study of the family
of this operator, of fellow merchants from the same parish and of the general trends for
Venetian trade regarding that specific place will be carried out.
In conclusion, my research will be an application of micro-history to the global context. A
single biography of a Venetian merchant may become the theoretical tool to understand the
complex world of medieval long- distance and coastal trade, and to assess both conflicts within
the communities, cross-cultural interactions and trade networks.
The examination of 10 case studies will also allow both a qualitative and quantitative analysis :
the qualitative approach will be used to describe the bibliographies and the categories of
commercial documents, whereas the quantitative will be quintessential to assess the extent of
the networks and to determine what were the main market places used by Venetians.